Development of a Novel ThermoElectric Generator for Powering Downhole Processes in the Oil and Gas Sector (TEG)

The Oil and Gas sector globally is worth $3 trillion and provides 440,000 UK jobs. Industries
within O&G includes exploration, equipping wells and other activities to the point of
shipment. A key part in O&G exploration and extraction involves essential downhole
processes such as measurements-while-drilling (MWD) and logging-while-drilling (LWD) for
borehole surveying and formation evaluation. They are currently powered by lithium
batteries, and using power cables from the surface is not practical. The O&G sector has thus
adopted the use of batteries as there is no viable alternative. There are however several
concerns with these batteries such as fire, explosion, venting, susceptibility to shock and
vibration, logistical issues with transportation. The Oil and Gas sector is therefore seeking an
alternative that is both safe and reliable. Nemein, has a potentially promising battery-less
power generation technology that needs further development and could meet this industry
need, it is based on energy harvesting.